Queen's university Belfast and EventMAP Limited

To develop a fully functional resource scheduling software solution to facilitate the complex planning and management needs of all capability training operations within the defence, policing, emergency and healthcare sectors.